Queen's University Belfast and Almac Sciences Limited

To embed a highly innovative combination of chemo- and enzymatic catalysis under tandem flow conditions for the preparation of chiral amines from commercially available raw materials.